Nanovisions

The main concern of the nanovisions project will be the production of exciting, novel, images, stills and animations that will be employed in a variety of forums, exhibition, lectures and websites. At the Department of Electronics and Electrical Engineering there are a three major research groups, nano, bio and opto electronics; their activities involve nano and micro technology. including modeling, design, fabrication and characterisation of devices. These activities are all a rich source of images and concepts that can be rendered into visually exciting displays.Murray Robertson of Visual Element will use the visual material supplied by the department of electronics and electrical engineering and will produce images, stills and animations based on this material. Murray Roberstson brings to this a proven track record in creating visually exciting material illustrating scientific topics. The initially the target, after 6 months of effort on producing the material, will be to have an exhibition at the Glasgow Science centre and an associated series of lectures. The material will then be made available through a web site, and the exhibition will be transferred to the James Watt Nanofabrication centre where it will be given a more permanent home. There will also be a significant evaluation activity. The project will be monitored by taking note of visitor numbers, hits on the web site and copyright requests on the images. First reaction evaluation will come through assessing visitors questionnaires and initial press reaction. Longer term evaluation will come through assessing the impact on the national debate on nanoscience and technology.